Grid-shift and peak reduction through Distributed Storage, Smart DC and VPP models

The project will demonstrate the technical and commercial case for how integrated distributed storage models can provide significant grid balancing: reducing network and peak infrastructure costs, whilst providing innovative Smart DC power, tariff changes and security benefits for end-users.
The project will explore the business models required to make household batteries an asset class to utilities and operators with DA benefits, and roadmap to deliver the first GwH of distributed storage for DSP services in the UK. This will be validated through quantitative assessment of critical parameters on battery technologies and tests, cycle performance and grid shift potential with real world daily consumer usage profiling, comparison to EV and VPP models as well as examining the case for re-use of end of life electric vehicle batteries in grid linked solutions at scale.